GridGuardian: Safeguarding EV charging stations and solar inverters

The GridGuardian project is leading the way in securing the future of energy infrastructure by providing a cybersecurity solution designed for solar inverters and electric vehicle (EV) charging stations. As reliance on renewable energy and electric mobility grows, the security of these systems becomes increasingly important. GridGuardian addresses this by embedding advanced cybersecurity measures directly into the firmware of these devices, offering strong protection against cyber threats without the need for costly hardware changes.

The energy sector faces a growing number of cyber threats, with attackers targeting vulnerabilities in devices like solar inverters and EV chargers. These weaknesses can disrupt energy supplies, cause financial losses, and erode public confidence in renewable technologies. By securing the firmware---the core of device operation---GridGuardian provides continuous real-time protection where it is most needed. This approach is both cost-effective and efficient, benefiting manufacturers and operators alike.

A key feature of GridGuardian is its ability to deliver real-time protection while securing communication channels using advanced encryption. As energy devices become more connected to the grid, secure and reliable communication is essential. GridGuardian protects these connections, preventing unauthorised access and ensuring the stability of energy supply networks.

Designed with ease of use in mind, GridGuardian includes a straightforward interface that allows operators to monitor and manage security settings easily, regardless of their technical expertise. This makes the solution accessible to a wide range of users, from large energy providers to small businesses and individual consumers, ensuring that robust cybersecurity is available to all.

The project has attracted significant attention from industry leaders, including manufacturers and cybersecurity experts, who value the critical role of cybersecurity in the energy sector. By helping manufacturers meet new regulatory standards and protect their devices from emerging threats, GridGuardian strengthens energy infrastructure and supports the growth of renewable energy and electric mobility.

GridGuardian is a major step forward in energy sector cybersecurity, offering a practical and effective solution that meets the changing needs of the industry. This project aims to ensure that the transition to renewable energy and electric mobility is both secure and sustainable.